Exploring Continuous Temperature Monitoring and Mental Health Aspects across the Menstrual Cycle

This PhD explores how digital health technologies can enhance our understanding of the menstrual cycle, reproductive health, and mental well-being. The project focuses on two key areas comparing two wearable devices that offer continuous body temperature tracking for fertility monitoring and examining mental health characteristics in women using a vaginal temperature sensor.

Body temperature naturally fluctuates across the menstrual cycle, with a slight increase after ovulation. Many women track these changes to monitor their fertility. Traditionally, basal body temperature tracking has required manual measurement, but newer wearable technologies offer continuous and more convenient monitoring. The first study of this project compares two such devices: OvuSense, a vaginal sensor that measures core body temperature, and Oura, a smart ring worn on the finger that measures peripheral body temperature. While core body temperature is a more stable metric, as it is less influenced by external factors compared to peripheral temperature, its measurement requires a more invasive approach. This limits its practicality for users, as well as its accessibility for clinicians and researchers in broader healthcare and research settings. By collecting and analysing overnight temperature data from both devices, this research will assess the concordance between the two measurements to determine whether peripheral tracking can serve as a viable alternative for menstrual cycle monitoring. Additionally, the study will evaluate user acceptability and comfort with both methods. To support further research in this field, we aim to make the collected menstrual cycle data available on data.

Reproductive health and mental well-being are closely connected, yet research on this relationship remains limited. The second and third studies of this PhD will investigate the mental health characteristics of women using a vaginal sensor for menstrual cycle tracking (OvuSense). Continuous temperature measurements from OvuSense users have been provided by vioHealthTech, while the University of Bristol has previously collected questionnaire responses covering a range of factors, including demographic and clinical characteristics, such as physical, mental, and reproductive health. This data will be used to explore mental health aspects in this population, though the studies are still in the early design stages. Our research is likely to focus on associations between mental health and menstrual cycle characteristics, the lived experiences of women using this device to conceive, or providing context for mental health trends in this population by comparing them to a similar cohort, such as ALSPAC data.

This PhD aims to bridge the gap between digital reproductive health and mental well-being, contributing to the development of more accessible, accurate, and user-friendly menstrual tracking technologies. By evaluating the reliability of non-invasive temperature tracking and identifying mental health trends in digital health users, the findings will have implications for fertility monitoring, personalised digital health interventions, and the broader field of women's health research.